The SFD System, an advancement in electronic shelf label technology

For more than 25 years, Electronic Shelf Labelling (ESL) have been considered one of the
most promising innovations in Global retail offering greater control & flexibility for product
pricing & replacing paper based systems which are both costly & labour intensive (with some
retailers changing up to 5- 10 million paper based shelf edge labels/ week -all manually)
Despite the potential offered by ESL, adoption in the UK retail market is limited, failing to
progress beyond initial trials with the main barriers based around format, security &
reliability, power consumption, integration and cost.
Based on consultation with leading Supermarkets & a technical design concept established
aligned to their needs, SFD aims to address these key barriers currently preventing adoption
of this highly sought after but elusive technology in the UK retail sector, through the
development of true step change in ESL. The proposed secure fit and forget solution, is based
around the use of full colour digital displays presenting the Store’s form and text pricing
formats and allowing for the incorporation of product branding. Other key functions include
an ability to provide unlimited accurate updates in real time (from a central server to any store
within a retailer’s network), allowing a retailer to dynamically match pricing to varying
demand & market conditions. Next to an estimated 23% uplift on sales , the impact of the
system is the potential save up to £150K per store per year and a better more informed,
consistent shopping experience for the consumer.
With the replacement of paper labelling representing a key goal for all Global retailers, the
development of the proposed SFD System represents a significant business opportunity with
direct relevance to all forms of retail & other markets e.g. transport